Tidal dissipation in differentially-rotating and magnetised stars and planets

Gravitational tidal interactions play crucial roles in the formation and evolution of planetary systems and binary stars. There is exciting new evidence for: tidally-induced orbital decay of hot Jupiters, including WASP-12b and Kepler-1658b, tidally-driven spin-up of planetary host stars, and tidal evolution of the distribution of stellar obliquities. The circularisation periods (essentially the maximum orbital period for which orbits are primarily circular) of hot Jupiters and close binary stars of various spectral types are thought to be explained by dissipation of tidal flows excited inside planets and stars. The mechanisms of tidal dissipation remain poorly understood however, despite their key roles in driving dynamical evolution and in the interpretation of current and future observations in these systems from e.g. WASP, NGTS, TESS and PLATO (ESA-funded with significant UK contributions, launching in 2026).
We shall use numerical simulations from first principles to tackle the following key questions:
(a) How does realistic differential rotation modify excitation and dissipation of tidal waves in stars and giant planets?
(b) How do realistic magnetic fields affect tidal dissipation in stars and planets?
Our results will be used to construct simplified, physically-motivated parametrisations of tidal processes for modelling observations. We will make these ready-to-run codes publicly available on GitHub so they can be incorporated in planetary and stellar population synthesis models. This project comes under STFC’s Science Challenge B (also a scientific priority of ASTRONET 2022-2035): How do stars and planetary systems develop and how do they support the existence of life?
We will undertake the first global linear and nonlinear magneto-hydrodynamical (MHD) simulations of tidal flows in convection zones of planets and stars with realistic differential rotation (e.g. as observed for the solar convective envelope and Jupiter's atmosphere), density, and global magnetic field configurations, to understand dissipation of tidal waves in these bodies. This project will significantly advance our understanding of tidal dissipation in stars and planets, allowing us to make predictions for exoplanet systems and stellar binaries during the early stages of the PLATO mission.
Our research is internationally unique and distinct in that we primarily undertake simulations from first principles, by directly solving the governing MHD equations. Our approach complements the tidal theory being developed elsewhere, and the results we obtain will guide our construction of new physically-motivated parametrisations that we will use (and publish for the community) for modelling observations.